Use of 2 dimensional nanomaterials as radiosensitisers against glioblastoma (Interactions and therapeutic potential of graphene materials with brain

Glioblastoma (GM) is the most common and most aggressive brain tumour, as less than 5% of the patients survive more
than 5 years. The current standard of care is surgical resection followed by radio- and chemotherapy. Despite extensive
research and clinical trials, only several drugs are currently approved for the treatment of GM. One of the reasons for the
failed therapy is vast intra- and inter-tumour heterogeneity as well as the presence of GM stem cells that cannot be
removed during resection and have the capacity to renew the tumour. Therefore, a multidisciplinary approach is needed for
the treatment of a newly diagnosed glioblastoma. Currently, research efforts are focused to develop advanced in vitro
model systems that faithfully recapitulate disease complexity in order to test novel therapeutic approaches. 2D
nanomaterials, especially graphene-based ones could offer therapeutic alternative options as, due to the chemical structure,
large surface area and favourable cellular interactions, they can be functionalized to carry therapeutic molecules in the
proximity or inside tumour cells. Furthermore, due to the capacity to induce intracellular production of reactive oxygen
species (ROS), GBMs could represent good candidates to enhance the effect of radiotherapy.
In this project, we will firstly aim to establish GM cancer organoids derived from GM cells taken from the patients after the
surgery or using commercially available embryonic stem cells. Subsequently we will study the effects of a panel of graphene
based materials (GBMs) on cells within cancer organoids, focussing on cellular uptake and subcellular effects such as oxidative
stress, inflammation, migration, proliferation and cell death. In order to develop new therapeutic approaches, we will use
GBMs to complex and deliver selected chemotherapeutic agents aiming to supress proliferation and survival of the cells within
cancer organoids. Finally, we will look into the effect that GBMs and subsequent irradiation of organoids with protons and
photons could have on the survival of cancer cells. We will focus on the endpoints that involve intracellular production of ROS
and consequent DNA damage-induced response, cell proliferation and death. Expected scientific outcome of this project would
be to unravel the potential of 2D nanomaterials either as therapeutic agents, which can increase sensitivity towards irradiation,
or as carriers of relevant drugs within the advanced in vitro glioblastoma cancer models that faithfully recapitulate the disease.